University of Aberdeen and Scottish Agricultural Organisation Society Limited

To embed a capability in order to establish new financial intermediaries for UK Agricultural/Food communities providing direct access to affordable, ethical financial services.